KinD - 3-Dimensional Exercise Through 5 Axes Of Movement

Sigma is an innovation led mechanical engineering company, delivering innovative solutions to a number of global clients. The proposed project will rapidly develop the company through developing a revolutionary new product, centred around delivering a fitness and rehabilitation solution that redefines current capabilities. The impact being dramatic improvements in rehabilitation approaches through bespoke exercise routines and optimisation of data gathering for fitness users.